Easology AI Assistant: Real-Time Support for Older and Digitally Excluded Smartphone Users

Easology was founded to make smartphone technology easy-to-use, enabling access to the digital age for everyone. This is motivated by personal experience: every member of our team has witnessed first-hand the frustration, anxiety, and exclusion older relatives face when trying to use smartphones. Essential services that were once available face-to-face or over the phone - from banking to booking a GP appointment - now increasingly require digital access. The burden of providing constant support often falls to family members, creating an ongoing demand on time and energy. Our CEO, Dr Peter Ashall, is also a trustee of a national charity supporting isolated and lonely people, many of whom struggle with technology. These experiences have given us a deep understanding of the growing challenge: as mobile technology and apps become more complex, the need for simplification and accessible support grows ever more urgent, both in the UK and worldwide.

Our first solution was the Easology easy-to-use smartphone and tablet, launched in 2024 in partnership with Samsung. This reimagined Android interface makes everyday use simpler and less intimidating, with enlarged icons and text, straightforward navigation, and protection against accidental touches. These devices are already in use by tens of thousands of people worldwide.

We now want to go further. Many users still face moments of confusion when using unfamiliar apps or services - from setting up online banking to completing a video consultation with a GP.

To address this, we are developing the **Easology AI Assistant**: a real-time, on-device helper that provides step-by-step spoken and visual guidance based on what the user is seeing on screen.

Activated with a simple "Help Me" button or voice command, the Assistant will guide users through any task in any app, preserving full functionality while providing reassurance and confidence. Family members or caregivers will also be able to access a consent-based dashboard that highlights repeated difficulties and suggests supportive interventions.

This project will deliver the foundational elements of the AI Assistant: structured insights into user problems, a robust technical architecture, feasibility prototypes, and an accessible user experience design.

By combining AI with human-centred design, Easology aims to reduce digital exclusion at scale - enabling millions of people to access services independently, stay connected with loved ones, and live more confidently in an increasingly digital world.